Quantitative, multimodal neuroimaging to investigate the mechanisms of brain plasticity

Technical abstract
Functional Magnetic Resonance Imaging (fMRI) using the Blood-oxygenation-level-dependent (BOLD) signal has greatly increased our knowledge of normal and abnormal brain function, through the mapping of brain areas associated with sensory and cognitive tasks. The amplitude of the BOLD signal change can provide additional information beyond simple mapping, such as the relative strength of the underlying neuronal activity, and the connectivity between brain regions.

Quantification of changes in cerebral blood flow (CBF) and the rate of oxygen metabolism (CMRO2) that contribute to the BOLD signal gives further information on how the underlying neuronal activity changes during stimulation, since CBF changes are thought to be closely related to changes in synaptic input; whereas CMRO2 provides information on the increased energy expenditure during activation. Complementary information can be obtained from magnetoencephalography (MEG), which is sensitive to the temporal coherence of active neurons. Combined, these measurements will be applied to further our understanding of the mechanisms underlying adult brain plasticity in the somatosensory system.

The somatosensory cortex is highly plastic, for example, continuous vibrotactile stimulation leads to improvements in spatial and frequency discrimination over the course of hours. The time course and nature of neuronal changes during this process, and how they relate to the behavioural changes are unclear. Long-term potentiation of excitatory synapses, following a Hebbian learning rule is one of the key candidate mechanisms causing this plasticity. Long-term experience, such as learning to play a musical instrument, produces structural changes in the brain. The mechanism and time-course of structural changes, and how these relate to short-term functional changes are largely unknown.

The objectives of this research are to: 1. Establish quantitative measurements of CBF and CMRO2. 2. Explore the possibility of measuring the dynamics of cortical interactions using fMRI. 3. Demonstrate that Hebbian activation can produce changes in synaptic strength in the human brain using methods developed in objective 2. 4. Characterize the changing neurophysiological response during continuous vibrotactile stimulation using methods developed in objective 1 and MEG, and investigate how these correlate with changes in frequency discrimination. 5. Measure long-term changes in the somatosensory cortex of normal subjects learning to read Braille using both quantitative fMRI (as developed in objective 1) and structural MRI at several time points during the learning process.

These objectives will be achieved though non-invasive neuroimaging and psychophysical measurements in normal human volunteers.